The cognitive and neural mechanisms of encoding variability

Most laboratory studies of memory use tasks, which involve recalling stimuli that were encoded just once. Such paradigms have limited validity to real
life remembering, however, which can involve multiple exposures to information from different external sources and through internal rumination. Moreover, we already know that repeated encoding of information is related to better memory performance. This fellowship aims to investigate how the brain encodes information when it is encountered in distinct contexts, termed encoding variability.

During my PhD, I used methods such as functional magnetic-resonance imaging (fMRI) to examine the cognitive and neural mechanisms that determine how memories are represented in the brain and how these representations change when items are repeatedly encoded. In one experiment, participants studied famous names either repeatedly in the same context or in different contexts. The behavioural results suggested that repeated encoding in different contexts, when compared to repeated encoding in the same context, led to better memory for the famous names but poorer memory of the different contexts the names were studied in. This result is exciting in itself, as it suggests that encoding variability strengthens our memory but likely generalises across associated contextual information. The neuroimaging results indicated that later memory for the context in which famous names were studied could be predicted from whether memory representations were more or less similar across repeated encoding; this property is termed pattern similarity. When names were repeatedly encoded in the same context, pattern similarity was higher for subsequent correct compared to incorrect context memory judgements. This was shown in a number of brain regions that are part of a broad memory network, indicating that reactivation of the same memory representation aided context memory formation. However, when famous names were encoded in different contexts, pattern similarity was lower for subsequent correct compared to incorrect context memory judgements. These results were interpreted in terms of cognitive theories that higher levels of reactivation promote generalisation over multiple contexts and, thereby, worsen subsequent context memory performance.

The aim of this fellowship is to further develop these results and interpretations and carry out a follow-up experiment, focusing on the role of a brain region termed the precuneus in the cognitive processes responsible for encoding variability. By applying a form of brain stimulation known as continuous theta burst stimulation (cTBS) to the precuneus, its activity/excitability can be modulated. Previous research has shown that applying this procedure while participants retrieved contextual information improved their context memory (Bonni et al., 2015). Here, we propose that by applying this technique during repeated encoding of stimuli presented in different contexts, subsequent context memory performance will improve, because the precuneus will generalise less across different contexts, preserving the uniqueness of each event. Together with existing neuroimaging results from my PhD research, this will provide novel insights into encoding variability, helping to differentiate between competing theoretical accounts. Moreover, these findings will inform future funding proposals that include investigating encoding variability in the context of healthy ageing, where episodic memory (including context memory) naturally declines.